The Formulation of Recombinant Collagen Materials as Coatings in Medical Devices

The research of the project will develop advanced materials in the form of new recombinant collagen materials and novel collagen formulations that are optimised for the coating of surfaces and application within cell culture, tissue engineering and wound healing. The recombinant collagen will be produced through fermentation in a sustainable process that removes the need for bovine sources and their accompanying impact on the environment. In addition, alternative raw materials for the fermentation will be investigated to further improve sustainability. The collagen surfaces will be characterised in terms of coating film morphology, biocompatibility and mechanical resilience using advanced techniques including atomic force microscopy, scanning electron microscopy, dynamic and fatigue testing systems, and cell culture. The project will examine different coating methods such as layer by layer, lyophilisation, spray coating, casting and electrospinning to control the morphology and functionality of the collagen coatings.

Project Aims:
The outcomes of the project will be the creation of new and improved processes for the manufacture of recombinant collagen. A range of novel surface coatings will be developed that are optimised for application within research and medicine. The research needed to achieve these outcomes will provide comprehensive and novel insights into collagen materials which is of interest to the academic community and will be published. The research will also be disseminated at key international conferences. ProColl will commercialise the new processes and products creating industrial impact and benefit to Welsh and UK economies.